The University of Huddersfield and Citizen Connect Limited

To embed multi-platform software development and user interface design to develop a 'next-generation' agile and user-centred solution for electronic assessment.